Quantum-Enhanced Sustainable Transportation (QuEST)

Quantum-Enhanced Sustainable Transportation (QuEST) is a feasibility study that aims to explore how quantum technologies can enhance transport infrastructure utilisation, particularly in the areas of logistics and traffic management. The project seeks to answer the question, "Can quantum help agent-based modelling more accurately represent people and, if it can, what can you do with it?"

CGA Simulation, a deep technology company specialising in synthetic and movement data, AI, and digital twins for smart cities, is partnering with the Hartree Centre to explore how Quantum Annealing and Quantum Gates can optimise transport models. The use of Quantum Gates provides potential advantages to improving agent-based models, with a general-purpose computing model enabling answers beyond optimisation. The unique properties of quantum computers, such as superposition and entanglement, allow them to explore states in a complex system in parallel, rather than sequentially, as is the case with classical computing.

QuEST has set several goals for Net Zero:

* Shifting the Modes People Use: Encourage behavioural change towards low or no-emission transport options.
* Making Services Accessible via Sustainable Transport Modes: Align land use planning with transport planning to create compact, walkable communities.
* Implementing Infrastructure Change: For example, building charging infrastructure for electric vehicles, dedicated lanes for cycling and buses, and incorporating renewable energy into transport infrastructure.

By leveraging the power of quantum computing, QuEST aims to improve network efficiency and support the UK's journey towards achieving net-zero emissions. The project intends to build a quantum-powered solution that can optimise transport routes, reduce traffic congestion, improve reliability, and ultimately, reduce carbon emissions.

This initiative is in alignment with the UK government's Net Zero Strategy and National Quantum Technologies Programme. It aims not only to reduce greenhouse gas emissions but also contribute to the UK's leading position in the quantum technology space.

Phase 1 of the project will involve working with quantum computing specialists and government bodies to define the practical activities to be delivered in Phase 2, which will probably involve testing principles with current qubit levels and in simulation.

The success of this project could set a new standard for transport modelling, helping to pave the way for a cleaner, greener, and more efficient future for transportation in the UK.